on-column monitoring of protein purification using spectroscopic techniques.

Monoclonal antibodies (Mabs) are of major interest to the pharmaceutical industry (1, 2), as they are highly specific and do not cross the blood-brain barrier. IgG4 type antibodies have been approved in the EU and US for treating Acute Lymphoblastic Leukaemia, Haemophilia A and Atopic Dermatitis(3). Immunogenic responses can occur when host cell proteins (HCPs) and DNA are present. It is recommended that <100pg DNA and <100ppm HCPs(4, 5) are present in final samples to prevent undesirable and potentially dangerous immune responses.

HCPs and DNA recommendations are achieved by downstream processing coupled with Protein A affinity chromatography (5-8). Protein A resins are expensive and additional costs are incurred by loss of binding capacity due to fouling, cleaning in place protocols (CIP) and a loss of protein A ligand associated with Mab purification(8-10).

Since continuous flow methodologies are optimal for large scale production (1, 11), it is becoming increasingly important to develop methods to monitor purification of Mabs on-column. Ways to monitor this process include micro flow columns using methods such as confocal laser scanning microscopy(12) and Attenuated Total Reflection Fourier Transform Infrared (ATR-FTIR) spectroscopy (8, 10) although neither method is industrial scale as yet.

Aims:
To develop experimental methodologies for analysing purification on-column using ATR-FTIR and Confocal Raman Microscopy to observe changes in resin quality and performance in real time.
To apply these techniques to Protein A resin and other chromatography techniques used for isolation of mAbs.
To use these techniques in an industrial setting.

References:
1. Kelley B. Biotechnol Prog. 2007;23(5):995-1008.
2. Moorkens E, Meuwissen N, Huys I, Declerck P, Vulto AG, Simoens S. Front Pharmacol. 2017;8:314.
3. Kaplon H, Reichert JM. MAbs. 2018;10(2):183-203.
4. WHO Requirements for the Use of Animal Cells as in vitro Substrates for the Production of Biologicals (Requirements for Biological Susbstances No. 50). Biologicals. 1998;26(3):175-93.
5. Tarrant RD, Velez-Suberbie ML, Tait AS, Smales CM, Bracewell DG. Biotechnol Prog. 2012;28(4):1037-44.
6. Shukla AA, Jiang C, Ma J, Rubacha M, Flansburg L, Lee SS. 2008;24(3):615-22.
7. Goey CH, Alhuthali S, Kontoravdi C. Biotechnol Adv. 2018;36(4):1223-37.
8. Boulet-Audet M, Byrne B, Kazarian SG. Anal Bioanal Chem. 2015;407(23):7111-22.
9. Close EJ, Salm JR, Iskra T, Sorensen E, Bracewell DG. Biotechnol Bioeng. 2013;110(9):2425-35.
10. Boulet-Audet M, Kazarian SG, Byrne B. Sci Rep. 2016;6:30526.
11. Girard V, Hilbold NJ, Ng CK, Pegon L, Chahim W, Rousset F, et al. J Biotechnol. 2015;213:65-73.
12. Wang Y, Chen Q, Xian M, Nian R, Xu F. AMB Express. 2018;8(1):93.